Critical Non-Gaussian Tests of Inflationary Cosmology

This PhD project will advance the dynamic confrontation between theories of the early Universe and new cosmological data, especially from the world-leading Simons Observatory (SO) surveying the cosmic microwave background (CMB). Critical new insights will be obtained about inflationary theory (the "standard model" of the early Universe) through high precision searches for deviations from Gaussian (normal distribution) statistics. For a broad range of specific inflation models, efficient computational techniques from quantum field theory will be deployed to calculate the three-point correlator (so-called "triangles in the sky") and these predictions will be directly compared with the corresponding nonGaussian analysis of both Simons Observatory and Planck satellite CMB data. This project will have early access to new Simons Observatory data because of Shellard and Fergusson's membership of the SO consortium (an international US-led collaboration in which Cambridge is a lead institution). Combining unique theoretical insights with the latest observational data, these investigations have discovery potential to improve or constrain our understanding of inflation and its connection to fundamental physics.